Seeking seasonality in the archaeological record

The changing seasonal availability of resources has long been seen as a structuring principle of human adaptation. Alongside the direct impact on the subsistence economy and nutrition, there are often accompanying, wide-ranging social consequences in terms of the gendered division of labour, mobility and settlement patterns. Seasonal food shortages are also a common occurrence in both hunter-gatherer and agricultural societies. While the importance of seasonality has long been acknowledged, investigating it archaeologically in any detail has proven challenging. Studies have focussed primarily on faunal and floral remains, but their interpretation is often ambiguous. The project offers a new approach centred on human remains themselves. Teeth grow sequentially, providing an archive of an individual's life history from infancy to early adulthood. Unlike bone, teeth do not remodel over time and so retain biochemical signals incorporated during their formation, offering a sub-annual record of changes in diet, mobility and health. We will also analyse a small number of dogs from the same sites as the humans. As canid teeth develop over a shorter time period, they will offer an even higher-resolution view of any seasonal dietary changes. Since- prior to recent times -?dogs often ate much of same food as their human companions, we expect that human and dog diets will track seasonal changes in food availability in similar ways.

We will use sequential stable carbon and nitrogen isotope analysis on tooth dentine to track changes in diets over the formation period of the tooth, on the order of 7-8 years for a human molar. We will then compare the results against modelled diets based on what is already known about the foods that would be available in the selected study areas and their stable isotope values. The models will explore different possible combinations of seasonally available foods, to see which provides the best fit with the observed human (and dog) results. The question of storage is an important one that will also be considered, as it extends the availability of foods over a longer part of the year. A second part of the study uses strontium isotopes in tooth enamel to investigate mobility over the period of crown formation, ca. 3 years for the first molar crown. A third part of the study will look for stress markers in the teeth, as these might be expected to show seasonal trends (e.g., late winter is usually a period of resource shortage in north temperate environments).

The selected study sites are Skateholm in southern Sweden and Zvejnieki in northern Latvia. Both are the burial places for hunter-gatherer communities dating to the Mesolithic period. Skateholm has access to the marine/estuarine resources of the Baltic, while Zvejnieki is beside a freshwater lake. Previous results on human bone - representing a long-term average diet -?demonstrate the importance of both terrestrial and aquatic resources at both sites. Some sequential dentine data are available, and suggest variation in diets at sub-annual and inter-annual scales, but these are at too low resolution for our purposes. We will therefore develop higher-resolution sampling methods focussed on intra-annual variation in diets.

The project will investigate past human adaptations to seasonal climates in a more direct way than has been previously possible. This in turn will enable a much more nuanced understanding of past lifeways, addressing the inter-connected themes of food and health, mobility and settlement patterns, gender, inequality and resilience. The results will be of interest to archaeologists world-wide, providing worked-through case studies illustrating the benefits of higher-resolution sequential sampling methods to address questions of seasonality that are fundamental to human adaptations. Also of interest will be the demonstration of the ability to identify metabolic stress events in ancient (and modern) human and faunal remains.

Technical abstract
The project pushes current boundaries to increase the temporal resolution possible with sequentional dentine sampling for stable isotope analysis by taking finer sample increments more closely aligned with growth lines. Another aspect of the project involves high-resolution 87Sr/86Sr and d18O measurements on tooth enamel using laser ablation at the Vegacenter, Museum of Natural History, Stockholm. Previous laser ablation of a small number of teeth from Skateholm has already demonstrated the viability of this method to explore mobility during the period of crown formation. Our project will combine this approach with high-resolution sequential sampling of dentine within the crown, which will overlap with enamel formation times and enable a comparison of diet and mobility. Finally, we will attempt to identify stress markers in dentine thin-sections, making use of the state-or-the-art imaging capabilities of the Micron Bioimaging Facility in the Department of Biochemistry, University of Oxford. Dentine growth layers record metabolic stress events leading to the release of what are called heat shock proteins (hsp). Using immunofluorescence labelling of histological thin sections, these 'stress markers' have been successfully visualised in primate teeth and in our own preliminary examination of human teeth from a 4000-yr-old Early Bronze Age site in Britain. Since stresses for both hunter-gatherers and farmers are often seasonal, we will investigate the extent to which isotopic evidence and hsp70 can be correlated.